The University of Sheffield And Anglian Water Services Limited

To apply and further develop software tools related to the application of artificial intelligence for energy saving and flow management at wastewater pumping stations.